Self Powered Smart Valve

Gas companies around the world operate vast networks of pipelines often in remote areas, controlling the pressure with valves and other equipment. They are increasingly seeking data on their networks, as part of the growing Internet of Things, to optimise performance and reduce leakage. Oxford Flow makes Pressure Reduces Valves, and has added intelligence to the valves. But a major limitation on data collection in these remote locations is battery life. A solution is to generate electricity on the site. Gas flow has a unique characteristic – when you reduce pressure you create lower temperatures, and these can be used to generate electricity. Through this project Oxford Flow aims to develop a smart valve, providing the data the gas industry needs, powered by the gas flow itself.